University of Wolverhampton and Black Country Living Museum Trust

To apply the latest technologies to the translocation of heritage architecture, supporting an historic 1940s -1960s streetscape being recreated at the Museum. 'Forging Ahead' is a 40 year master plan to create a world class heritage attraction within the Black Country.